Girls' Everyday Politics in the Dominican Republic and El Salvador

This research aims to gather and analyse data that may lead academia and organisations to better understand girls' political behaviours and identify challenges and opportunities that
may arise. These findings could also guide the creation of different products that help girls develop their political practices.